Electrochemical Bioctane Production

The Bioctane reactor is developed from an innovative electrochemical process for making bio-petrol (bioctane fuel) from soft organic waste. This project involves constructing a waste to energy reactor incorporating present technology , in order to process a wide variety of local waste feeds with the technology converts human sewage waste and other organic hydrocarbon wastes into 100 octane fuel.
Sewage is a plentiful waste product that is polluting, hazardous, incurs expensive disposal, and through the Bioctane process, it can be converted into a highly-valued and widely-used fuel, for much less than the cost of its fossil based competitors. thereby helping the social, economic, health and energy needs of communities through reducing emissions and costs.